Federated Analytics Initiative for Regulatory Science in the UK: FAIRS-UK

**RATIONALE**

NHS data provide a unique opportunity to generate actionable information on the use, safety, and benefit of medicinal products and medical devices. Curated and analysed using state-of-the-art methods, these data can improve and accelerate regulatory decision making by the Medicines and Healthcare products Regulatory Agency.

The recent commitment to the adoption of the Observational Medical Outcomes Partnership (OMOP) Common Data Model (CDM) across NHS providers and secure data environments will facilitate federated analytics across different UK geographies and nations. For this promise to become a reality, there is a need for the development of analytical tools/software, and for a network of data scientists and data partners willing to collaborate with MHRA to answer their most relevant questions.

[][0]

**AIM/S**

Our ultimate aim is to create and analyse a federated network of NHS data partners from different healthcare settings (primary care and hospital) and geographies (including devolved nations) for regulatory decision making.

During this Discovery Phase, we will use the provided funding to:

1.Consolidate an existing federated network of collaborators with access to pseudonymised NHS records mapped to the OMOP CDM, including primary care and hospital data from across UK regions and devolved nations

2.Organise a residential 1-week workshop with all partners to: i) Run federated descriptive analyses to characterise and improve the existing data assets in the network; ii) Uncover the detail available on medical devices as used in NHS routine care; AND iii) Test existing tools for regulatory analyses of OMOP-mapped data for cohort curation, characterisation, disease epidemiology, and drug utilisation studies

3.Write documentation to inform an application to Phase 2

**METHOD/S**

-Data Sources/Partners: nationally representative primary care records; hospital records from different part of England, and from a specialised paediatric hospital; UK Biobank; and linked data from Scotland and Wales, all previously mapped to OMOP due to previous collaborations and investments

-Analyses: we will use open-source tools previously developed for regulatory research internationally. All analyses will be conducted in a federated manner, where code is shared remotely and run locally (e.g. inside SDEs) by partners, with only anonymised (aggregated) results shared back to analysts.

**IMPACT**

The set up and piloting of a network for regulatory federated analyses will contribute to the MHRA's mission by enhancing and accelerating the generation of Real World Evidence. This Discovery Phase will be used to characterise the available data, and to demonstrate the potential of our proposed collaboration.

[0]: https://www.gov.uk/government/organisations/medicines-and-healthcare-products-regulatory-agency